Minute by Minute (MxM)

Many businesses are deterred from installing renewable generation technologies such as solar PV or wind power, because the per-kWh prices for electricity export now offered by electricity supply companies are too low to justify the investment. Businesses that install renewable generation find themselves exporting energy at very low prices but, at other times, importing energy, from the same supply companies, at high prices. Swanbarton is working on a product to address this problem by applying real-time management to energy flows within a business campus